Advancing therapeutics by exploiting single cell functional analysis

The human body contains trillions of cells of many different lineages and functions, yet all are descended from the same fertilised embryo. Understanding their similarities and differences (cell 'heterogeneity') is a huge barrier to the design of all therapies that need to target particular rare cells within the body. There is an increasing need to analyse the basis of how varying groups of cells arise, as well as the set of characteristics (biomarkers) that mark them out as being different. This may be due to stable changes, or dynamic changes in these cells that lead to repeatedly fluctuating cell characteristics. It is important to understand when and whether each of these possible situations applies. This requires new technical advances that can better analyse these cells to show the basis of this variation and to identify, characterise and manipulate important groups of cells that underly disease processes.
We focus on characterising a group of rare cells (called circulating tumour cells, or CTCs) that give rise to drug-resistant cancers such as certain lung cancers and lead to relapse, and specific stem cells (cells with the potential to self-renew or differentiate) that can enable the regeneration of damaged tissues such as muscle, joints, skin and blood vessels.
To achieve a 'step-advance' in our ability to design therapies that can specifically target such specific 'progenitor' cell populations, we will establish a ground-breaking Single Cell Research Centre (SCRC) at the University of Manchester. Exploiting and innovating in the very latest single cell technologies, it will comprise a common integrated pipeline from receipt of clinical samples, to identification and characterisation of single target cells within each sample, to the design of treatments that target these specific cells. In this way, it will expedite progress to cell-based and 'personalised' treatments for some of the most challenging diseases and degenerative conditions of man.
Our vision for SCRC is that, within the first 3-5 years, the cellular 'signatures' will have been obtained and verified that will form the basis for potent new 'precision' therapies. The establishment of SCRC is thus particularly timely, given the rapidly growing numbers of people with degenerative conditions and untreatable cancers.

Technical abstract
We will establish a Single Cell Research Centre (SCRC) to enable targeted cancer and regenerative medicine therapies. It will deliver a unified track from clinical tissue to cell selection, 'omics and imaging analysis, bioinformatics and e-Health.
Lab 1 will handle and store clinical tissues and cells. Laser capture microscopy will enable identification and isolation of single cells from tissues. Innovative microfluidics will enable live single cell selection, delivery and imaging (with Zeiss). Labs 2 and 3 will support multi-parameter flow cytometry. Lab 2 will house an ImageStreamX flow cytometer to image, quantify and select cells in suspension; Lab 3 will house a time of Flight Mass Cytometry (cyTOF) for single cell high speed flow cytometry with targeted mass spectrometry. We will innovate in imaging cyTOF for high spatial resolution of multiple proteins in cells within clinical tissues. Lab 4 will undertake single cell genomic/transcriptomic analysis using a Fluidigm C1 and Fluidigm IFC Controller HX, building on existing platforms. The SCRC - CRUK Manchester Institute oncology lab, fully integrated in 'omics technologies and informatics, is defining circulating tumour cells. it will use NextSeq 500 and Nanostring in on-site GCLP facilities for RNA/DNA analyses of patient CTCs, to enable transition to CTC-based diagnostics. Lab 5 will innovate in imaging single cells from clinical tissues, using confocal microscopy with multiphoton laser, 4D light sheet and luminescence imaging. Fluorescence correlation spectroscopy will enable dynamic quantification of molecules in cells. Lab 6 will integrate bioinformatics with network analysis and co-varying signals, infer regulatory interactions underlying differentiation, model gene expression dynamics, and develop models of cell processes from clinical samples. All data will be integrated with our Health e-Research Centre (HeRC), part of MRC-funded Farr Institute for Health Informatics.

Potential impact
We will establish a ground-breaking Single Cell Research Centre (SCRC) at the University of Manchester in order to deliver a step-advance in the design of therapies to target specific 'progenitor' cell populations. It will exploit and advance single cell technologies (genomics/transcriptomics, flow cytometry, proteomics, imaging and bioinformatics. It will be a fully integrated SCRC pipeline from receipt of clinical samples, to identification and genomic and phenotypic characterisation of target cells, to technology innovation and design of treatments that target specific cells.
Our vision for SCRC is that, within the first 3-5 years, cellular 'signatures' will have been obtained and verified that will form the basis for potent precision therapies for many challenging diseases and degenerative conditions.

Biomedical scientists
SCRC will deliver essential insights into cell heterogeneity and the very nature of multicellularity, and thus both how tissues form and can be remodelled and how mutations can cause drug-resistant cancers.
Realising the benefits: In Manchester, our research will be translated through Manchester Academic Health Science Centre (MAHSC) Experimental Medicine. Nationally, SCRC is a founding partner of (i) the Northern Single Cell Consortium (with Newcastle and Leeds) which will maximise added value by shared technology innovation and access to clinical material; (ii) the UK cyTOF user group which will work together to advance this new technology. SCRC is strongly linked with national CRUK collaborators and has UK Regenerative Medicine Platform hubs partnerships. We will share SCRC advances with regional colleagues in the Mercia Stem Cell Alliance (http://www.msca.ls.manchester.ac.uk/). Internationally, we will extend existing worldwide collaborations in cancer and regenerative medicine.

Patients
SCRC will allow characterisation of rare circulating tumour cells that give rise to drug-resistant populations, for directed early therapy to block relapse and metastasis, and the selection, expansion and characterisation of stem/progenitor cells to underpin repair and regeneration of muscle, joints, skin and vasculature.
Realising the benefits: Within its first 3-5 years, these cellular signatures will lead to targeted cell-based precision therapies.

Biopharma
Single cell research is urgently needed to inform the design and delivery of cell-based biologics. This need is highlighted by the many industrial partnerships we have established for SCRC. As an example, Zeiss is committing £428K to SCRC in order to work together in partnership to innovate in single cell imaging, and in microfluidics of single cells, on top of ~£1m for our Systems Microscopy Centre. Our SCRC capabilities will also be integrated with N8 which has >240 industrial partners.
Realising the benefits: University of Manchester Intellectual Property (UMIP) and the CRUK Manchester Institute's Drug Discovery Unit will support commercialisation of our single cell advances towards therapies targeting cells that give rise to drug-resistant cancers and stem cells for tissue regeneration. We will work towards a spin-out to market single cell discoveries.

Graduates
Graduate training of future UK leaders is a priority of the University of Manchester. Our EPSRC & MRC Centre for Doctoral Training in Regenerative Medicine (>30 industrial partners) will be linked to SCRC to ensure training in single cell technologies. Other PhD programmes that will greatly benefit from SCRC include CRUK, BBSRC DTP and Wellcome Trust and BHF 4-year programmes.
Realising the benefits: Major impact will arise by graduate training in the latest technologies to analyse and exploit cell heterogeneity.

General Public
Public engagement is a top University priority. .
Realising the benefits: SCRC will be a powerful platform to inform the public about our translational research, through NowGen and Faculty activities (see also Communications)